London South Bank University and Eppendorf Cryotech Limited

To develop a new design for freezer cabinet and outer door interface seals to optimise both thermal transfer and insulation efficiency, developing in-house specialized material selection and processing knowledge as an integral part of the KTP.